The contemporary rural gentry and processes of rural gentrification in England and Scotland

The project will investigate changes in landownership and how they connect to processes of rural gentrification through case studies in England and Scotland. It will explore the impacts of these changes and assess their novelty through comparisons with earlier transitions in landownership associated with the rural gentry in England and Scotland.